Augmented Fashion: Immersive Interactions For Sustainable Heritage In Fashion And Textiles

The project aims to determine how immersive interactions can be used to communicate the experience and value of creative, artisan fashion and textile products, with a focus on culture, provenance, heritage, the human hand and sustainable clothing consumption.
The novelty of this research lies in the interdisciplinary approach and UK-China cross-cultural knowledge exchange employed across fashion and textiles and computing science with both industry and academia.
The focus of the research will be within two key project themes:
1) cultural heritage preservation in fashion and textiles towards revaluing craftsmanship;
2) people and planet preservation towards sustainable methods of design, production, consumption and disposal of fashion and textile products.
Fashion and textiles has embraced computer technology, with online sales and fashion film increasingly being used to market creative designs. However digital technologies within this sector have been used primarily to drive consumer demand for fast fashion, often involving narratives and experiences around performance and spectacle for pushing sales. This research project investigates the opportunities that technology offers to redress the balance by using digital methods to inform and shape an alternative and sustainable future for the international fashion and textile industry based on different economic and societal models.
There is now a new agenda for digital innovations focusing on an authentic and meaningful application that is far more relevant to today's complex world which focuses on sustainability, provenance and the inherent value of human processes that reconnect people and products in an empathetic and deeper way. The pressure to move towards a more sustainable global fashion and textile industry is now paramount where traditional methods of textile and clothing manufacture, using natural renewable sources that are inherently long-lasting offer a 'slow' fashion alternative.

Potential impact
The direct beneficiaries of this research will be the international academic community within fashion and textiles and computing. Impact will be through discipline-specific, cross-disciplinary and methodological generated research outputs that include conference papers, journal articles, book chapters and case studies. The establishment of the first International Augmented Fashion Conference in year 2 of the project at RGU and subsequent Conference at Donghua University, Shanghai, in year 3 is a key target of the project, and will significantly widen the dissemination and global impact of the project. It is hoped the Conference will become a bi-annual event post-project. A Conference Committee will be established to facilitate this, providing the opportunity for long-term impact and a special edition journal publication will be established. Recognised international academics within the relevant fields will be invited as reviewers.
Non-academic beneficiaries of this research will be the public and global consumers of fashion and textiles where it will have significant international societal and economic impact by engaging with the public in both China and the UK. The public engagement activities namely, two interdisciplinary immersive fashion shows and exhibitions, showcasing the project's co-creative collaborative outcomes provide opportunities for dissemination of the project to live public audiences across both countries. Fashion social media influencers, the international press and cultural organisations in both countries will have access to fashion show material. The public will be invited to take part in fashion show workshops. They will be free to access, providing an experiential and creative opportunity for involvement with AR, VR and immersive technologies. The fashion shows and workshops will be followed by a public exhibition of all pieces, facilitating maximum exposure. The impacts of these activities are multiple, providing a showcase for Scottish and Chinese artisan fashion and textile producers/creatives and multimedia creatives, making the project outputs more accessible to new and wider audiences. The design of the website will also be made accessible to non-experts through a user-friendly interface, the use of non-academic language and global reach through bi-lingual text in both English and Chinese. The immersive technology outputs created by the project will be made freely available via the website.
The global business/Industry community will be beneficiaries of the research where collaboration with fashion and textile industry partners to design and exhibit fashion outfits and accessories will provide case study material for design and manufacture, design innovation and new product development and R&D models for companies to access. Through international PR for the brands and creatives involved in the project this will be shared to the business community through press and social media. The business and commercialisation workshops will support UK industry partners' understanding of the business practices and the fashion and textile market in China which will be disseminated through the website, and related outputs. For the creative industries, specifically small businesses all software developed will be published online, with open access, as a comprehensive system incorporating immersive technologies and 3D visualisations, providing an Immersive Technologies Toolkit together with an online, open access learning module. The computational toolkit will enable artisan fashion and textile practitioners and brands to enhance their digital skills and make use of immersive technologies.

Non-academic beneficiaries of this research will also include policy makers and third sector organsiations (e.g. through the British Fashion Council, The Textile Institute, the UK Fashion and Textile Institute, Highlands and Islands Enterprise.)